Stripe21 - Proof of Market Proposal

There is a growing global trend towards mobility, working outside the office and away from
the standard desktop PC on smart phones, laptops and tablet devices such as iPads. In a
corporate environment, this trend of Bringing Your Own Device (BYOD) is challenging the
traditional approaches to IT deployment. BYOD security relates strongly to the end node
problem, wherein a device is used to access both sensitive and risky consumer networks and
services as well as business applications and data.
Management and security of company data on personally owned devices in an SME (from 20 -
500 users) is especially problematic. Many outsource the entire function to an IT support
specialist or company, and although a reduction in hardware costs is welcomed by many
SMEs, catering for so many devices presents time-consuming and disparate challenges,
particularly around support and security.
This project will explore the technical feasibility and market opportunity of providing a lowcost,
vendor-neutral, managed IT “desktop” service in the cloud (i.e. hosted in the Internet) for
SME sector businesses, using applications such as Microsoft Office, Google Mail and many
other hosted applications (termed Software as a Service or SaaS).
Stripe 21 is an established Internet Service Provider (ISP) registered with RIPE NCC number
AS8838 and also an Internet Telephony Service Provider (ITSP) and Secure Wide Area
Network (WAN) provider. Specialising in the delivery of managed voice, data and Internet
services, our primary client base is the voice and data reseller community in the UK. We
provide many UK telecommunications companies with white-label managed services that they
resell, and as a result we have many blue chip companies utilising our network on a daily
basis.